Innovative Portable Door Lock

With the world-wide increase in burglary and theft, particularly where security is in the hands of a third party e.g. in a hotel, It is evident that the security of personal possessions is becoming essential whether on holiday or as a business traveller, or for a person in authority requiring security of a door e.g. police/fire, or anyone requiring the ability to temporarily personally secure a room which may or may not have an existing lock.

Bernard Wilkinson, Director of Lock and Go Limited is an outstanding engineer previously engaged in his own innovative business (now sold) and the Coal Industry, where he brought numerous technological innovations into being. Bernard has now designed and produced (in pre-prototype form) a portable, robust solution that enables the user to secure any door against unauthorised entry.

The lock can be fixed alongside any other locking mechanism, or where there is no lock, and to either side of a door. In this way it secures a door and can be also used to turn any internal room into a “safe-room” e.g. turning a bathroom into a safe haven for valuables within a hotel room. The lock also allows easy access from within should a person remain in the room which the door is locked from the outside.

Clearly there are strong benefits to society in reducing personal crime, economic benefit in lowering insurance liabilities, in creating jobs in the production and distribution of the product and in public benefit from growth in generated turnover, profits, taxable income and employment.